OpenIP models for sustainability transitions - Synthetic biology for the bioeconomy

Transformations to sustainable bioeconomies rely on collaborative and cumulative innovation with complex diffusion and adoption processes. The effective use of intellectual property (IP) seems imperative for accelerating development, diffusion and adoption processes unfolding positive impact on sustainability transitions. Similar to open source approaches, OpenIP approaches for technology (e.g. free licensing via patent pledges) can facilitate knowledge sharing and technology transfer, enable market entrants, and nurture niches for sustainable innovations. With a focus on bioeconomies this project transforms our understanding of which OpenIP models exist, mechanisms (how) and conditions under which (when, where) they positively impact sustainability transitions. The project brings together research from sustainability, IP and innovation management, political sciences and engineering in three core questions. 1) Which OpenIP models are relevant for sustainability transitions? 2) How do different OpenIP models accelerate the development, diffusion and adoption of sustainable innovations? 3) Under which conditions can OpenIP models accelerate sustainability transitions? The project employs a problem-based research design with a qualitative approach. 10-20 case studies will be conducted in bioeconomies with focus on synthetic biology (SB) and engineering of plant and microbial systems, in industrialized, emerging and developing countries.